The University of Surrey and Pro-Moto UK Limited KTP 23_24 R5

To develop an innovative and independent platform and support service giving accurate analysis of an Electric Vehicle high voltage battery's historic and current state of health and predicted performance, with guidance to improve performance and/or extend the life of the battery.